Fast simulation algorithms for correlated dynamics in condensed matter and data science: from superconducting films to epidemic modelling

Recent experiments on superconducting films revealed strongly correlated dynamics at the superconducting transition, with evidence for the phenomenon also found in simulations of magnetic films and epidemic models. Modelling these effects is important for high-precision engineering of superconducting and magnetic films - as well as for predicting early-warning signs for epidemics - but this remains unresolved due to the challenges they pose to simulation. Through collaboration with a key Warwick data scientist, this project will develop state-of-the-art simulation algorithms to characterise correlated dynamics in all three systems - which we will corroborate in experiment with collaborators in Soochow (China), Warwick and Oxford.